Testing for Rosemary

As a growing company we are concerned about keeping all our information secure. We believe that in securing the cyber Security funding this will help to protect Soilutions Ltd and help us move forward in this challenging world of cyber attacks and hackers.